TWIN-RELECT: Twinning for Excellence in Reliable Electronics

Reliable electronic systems are crucial in a wide range of applications, such as space missions, avionics, automotive, smart industry,
medicine, banking, nuclear power plants, high energy physics research. With the introduction of advanced semiconductor technologies,
the design of reliable electronic systems has become more challenging, requiring novel analysis and design methods and tools. The
ultimate goal of TWIN-RELECT project is to boost the scientific and innovation capacity of UTH in the design of reliable electronic
systemsthrough strategic networking with three advanced partners: IHP - Institute for High Performance Microelectronicsfrom Germany,
National Center for Scientific Research (CNRS) from France, and University of Manchester from United Kingdom. The TWIN-RELECT
collaboration will employ a set of actions grouped into five main components: (i) joint exploratory research aimed at the development of
a novel tool for simulation of reliability effects and design of reliable integrated circuits, (ii) knowledge transfer through staff exchanges,
joint training experiments, supervision of early stage researchers and organization of training schools, (iii) knowledge transfer in relation
to research management and administration, (iv) enhancement of networking capacity through organization or workshops, business
events, special sessions at conferences, webinars with related projects and international symposium, and (v) establishment of conditions
for long term collaboration between UTH and advanced partners, as well as interested stakeholders.